Marketplace to build new low-carbon revenue streams for struggling SMEs

SMEs account for around half of UK turnover but 60% believe they will be out of business by April 2021\. The sectors hardest hit financially by the COVID-19 lockdown are those that rely on gathering groups of people together, namely the arts, entertainment and leisure industries.

We've seen many Activity Providers attempting to adapt their classes for a virtual audience but they have found that their existing customer base doesn't follow them online. Unable to continue to run group sessions in person and with the challenge of building a new virtual following too great, many are left with no income. Almost 70% of gig workers said they now have no income, and only 23% have some money saved.

By embracing and encouraging digital as a social medium, we will help Activity Providers find new customers and revenue, and cater to the country's social needs in a way that mitigates carbonisation side-effects.

There is a rising demand for high quality virtual events, something we at More Human have seen for ourselves serving our Community Leader customers with our current events listing and ticketing product, but the Leaders don't know how to go about finding the Providers required to run them. So we started manually recruiting, onboarding, and matching Activity Providers to communities on a scale limited by our capacity.

Our goal with this project is build a marketplace to automate this process, and in so doing, enable 180 of the most affected small Activity Provider businesses to land new customers fast, and recover £450,000 revenue within 6 months (increasing to £1m within a year of project completion) whilst mitigating a risk of 188 tonnes of CO2 were demand to be met offline.

With this project, we will build the first ever 'passion economy' marketplace for services, to connect Activity Providers with established social groups who are looking for online activities.

This product build will leverage the demand from our current customers, automate existing manual tasks, and enable us to serve a greater number of Providers sooner, helping them generate revenue before it's too late. Providers will register, list their activities and populate a calendar with their availability. These details will go into our listing catalogue and our existing customers, Community Leaders, will be able to book them and share revenues.